Adaptive Laser Induced Phased Arrays (ALIPA)

Many current challenges in Non-Destructive Evaluation (NDE) stem from the increased use of advanced materials and manufacturing processes that push the limits of materials' performance. NDE techniques are required that can cope with extreme environments (high temperature / radioactive environments), restricted access (inside engines or though access ports), and complex geometries. To address these challenges, this project will develop a new capability for real-time, remote ultrasonic imaging that can be used for NDE. This engineering challenge will be achieved by introducing a conceptual change to phased array ultrasonics, beyond the limits of geometrical, ultrasonic frequency and mode array characteristics, by adapting the array to the demands of the inspected structure, on-the-fly, and thus transforming the field. The long-term vision behind this project goes beyond inspection, to develop a method for monitoring and control of in-process parameters, in places of extreme environments such as fusion reactors or turbine engines. The industrial importance of the project is demonstrated by the significant cash and in-kind contributions of the project partners.